Transmission: An interdisciplinary research project exploring making, curating and representing knowledge

Many creative and communication practitioners are using digital technologies for their research. This proposal will harness what is being done outside university-based research to showcase innovative uses of websites and blogs, films, events and objects in the sharing of ideas to a range of communities. It marks a shift away from considering digital technologies as subject matter or method to critical transmission tools and sites of knowledge. It sets out to establish the idea that how researchers make, curate and represent knowledge (beyond talk and text) can engage and involve new audiences, both inside and outside traditional research settings.

The proposal does this via two main activities; a new applied collaborative research project 'Freedom of Movement; the bike, the bloomer and the female cyclist in 19th Century Britain' and an international symposium (with accompanying user-led workshops and exhibition). The research project brings to life hands-on knowledge making process involving new archival research and analysis of existing contemporary cycling data with the making of women's cycle garments from 130 year old patents in collaboration with craft practitioners (tailor, artist and filmmaker). It combines new digital technologies (laptop, camera, video), social networking sites (twitter, blogs), classic tailoring techniques, tweed fabric (with a twist) and a period hand-cranked sewing machine. Documenting the process digitally, giving talks and exhibiting and performing the results in a range of public contexts (such as festivals and a popular central London bike café and workshop) will bring to life multi-dimensional engagements with ideas, practices and technologies, extending the organiser's skills and offering new entry points into social science research for diverse communities.

The international symposium showcases cutting edge projects, provides a platform to debate and discuss the benefits and consequences of practice, develop new skills (via user-led workshops) and generate new relationships for potential future collaborations. Day one will feature presentations, performances, talks and/or tours. Speakers will be encouraged to experiment with the idea of a symposium as a multi-dimensional knowledge platform, mediating conversations, facilitating new entry points into their ideas, exploring the context of transmission and stimulating new outcomes (which may not follow conventions of a speaker and seated audience). Day two will include a series of user-led skills workshops which will enable further discussion and hands-on experience, while encouraging more people to get involved and showcase their work. Objects, photos, websites, films and other materials will be exhibited after the event.

The proposal's focus on new ways of making, curating and representing knowledge is timely due to the current political shift toward open access, as outlined in the Government's 'Open Data White Paper' (Maude 2012) and Willetts's (2012) call for a 'seismic shift' in sharing knowledge. While these calls to action focus on open data access and liberating journal articles from paywalls, this research approaches the issue in a different way; via the potential (and pitfalls) of new forms of knowledge representation made possible through new digital technologies, platforms and materialities. It will enable knowledge exchange between a range of industry, policy, creative and academic communities, developing critical skills and networks for future collaborations, thereby demonstrating the impact of new forms of knowledge transmission and exchange.

Findings will be shared with practitioners, policy makers and researchers through a series of outputs: a dynamic website and blog, an international symposium, user-led workshops, a short policy report, two conference papers, a journal article, a series of short films and two exhibitions.

Potential impact
The proposal will benefit:
(1) INDUSTRY TECHNOLOGY RESEARCHERS
The project will directly benefit technology industry researchers (-anthropologists, sociologists, designers) at Intel's Interaction and Experience group (US). Led by director Dr Genevieve Bell, this research team has an established interest in innovative methods and experiments in the translation of knowledge to interdisciplinary stakeholders and audiences. Researchers are multi-disciplinary which is essential for the constant and critical challenges of conducting research and then translating it to a range of stakeholders (ie. media, engineers, designers, retailers).

How will they benefit?
- Key members learn new ways of working that explore and exploit new technologies in their translation projects and circulate findings back to peers
- The event develops a non-US footprint of leading players in this field that Intel can draw from for events, talks, reference
- The event develops a series of case studies

Potential impacts arising from the project:
- Dr Bell incorporates findings of the project/s in one of her publicized keynotes thereby extending the project reach
- Highlights from the event published on Intel's public blog
- Dr Bell and PI continue to develop collaborative research
- Collaborative activities emerge between industry researchers and others
- Co-edited publications/ events

(2) KNOWLEDGE PRACTITIONERS
The project will also directly benefit a range of knowledge practitioners such as civil service and cultural institution workers, campaigners, writers, designers and artists with an interest in communicating complex ideas to a range of publics. The project will benefit this group by bringing to light cutting edge research utilizing digital technologies and new sites of knowledge. Specifically, for cycle campaigners, the new project builds on the ESRC funded 'Cycling Cultures' research, which involved UK campaigners, council officers, urban planners and activists. Although historically based, the project is relevant as it focuses on why what cyclists wear is still important in carving out a legitimate presence on the road and in understanding what restricted women cyclists 130 years ago, will provide insights into why British women's cycling uptake remains low today. The nature of the project (collaboration, garments, exhibitions) provides new ways to attract media /general public attention to enduring debates.

How will they benefit?
- Short policy report provide keys insights to practitioners
- 'Freedom of Movement' provides new ways of talking about key cycling issues
- Participants exposed to new ways of working and apply new methods
- Participants expand and develop their collaborative networks

Potential impacts arising from the project:
- Participants return to their studio/office/school and share findings with others
- New collaborations emerge between participants in the form of new projects, publications, joint funding bids

(3) SPECIALIST GROUPS AND GENERAL PUBLIC
Indirectly, the proposal will impact on specialist organizations and companies such as Dashing Tweeds, Look Mum No Hands and the general public.

How will they benefit?
- The new research project will provide relevant 'content for specialist cycling groups, attracting new and diverse audiences to their websites /newsletters
- The use of Dashing Tweeds fabric will expose the brand in new contexts might drive sales
- Exhibition and associate events (talk, organized bike ride) will attract new audiences to sites and demonstrate their support for the cycling community

Potential impacts arising from the project:
- A series of material and technological artefacts (garments, website, film, talk) will be available to present/exhibit
- The website/blog will receive comments and hits from viewers
- The project will attract attention from larger institutions such as Transport for London resulting in invites to talk/exhibit